University of Reading and Stantec UK Limited

To create an approach that quantifies social value outcomes to enable informed decision-making, so that better strategic land development projects are delivered with better community, climate change and commercial outcomes.